Symphonic Splits - An AI tool for symphony transcript

"Symphonic Splits" is an innovative project that represents a significant leap in the field of music technology, specifically in the complex domain of symphony orchestra performance analysis. Led by POGO Digital, in partnership with M.J. Richard Corporate Consultancy Services and subcontractor, JLX Services, the project sets out to tackle the challenging task of isolating and transcribing individual instrument tracks from symphonic orchestra performances using cutting-edge artificial intelligence (AI) techniques, leveraging the distinct expertise of each participating entity.

The primary objective of "Symphonic Splits" is two-fold. Firstly, it seeks to develop a solution capable of accurately separating sound tracks for each instrument within a symphony orchestra---a feat that includes, but is not limited to, the violin, viola, flute, and drum. This requires a nuanced understanding of the specific acoustic signatures of each instrument, as well as the ability to distinguish between them even when they are played simultaneously in complex arrangements.

Secondly, upon successful separation of these tracks, the project aims to transcribe the isolated instrument sounds into accurate musical notation. This aspect of the project goes beyond the capabilities of current technologies, which primarily focus on single-instrument transcription or simpler music tracks. "Symphonic Splits" endeavours to provide detailed transcriptions for each instrument, facilitating a deeper understanding and analysis of symphonic compositions.

The innovation at the heart of "Symphonic Splits" lies in its application of AI for both sound separation and music transcription within the orchestral music space. Unlike existing solutions, which may offer general capabilities in music editing, pitch correction, or basic track separation, "Symphonic Splits" is specifically designed to address the intricate layers and complexities found in symphonic music. This requires advanced algorithms that can not only recognise and isolate individual instruments from a dense acoustic environment but also accurately translate their sounds into written music, accounting for the nuances of tempo, pitch, and rhythm unique to each piece.

Scheduled to run from October 2024 to March 2025, "Symphonic Splits" represents a concerted effort to push the boundaries of music technology. By focusing on symphony orchestras, the project not only addresses a significant gap in current music transcription capabilities but also opens new avenues for musicological research, education, and creative exploration. Through its innovative use of AI, "Symphonic Splits" aims to enrich our understanding and appreciation of orchestral music, providing tools that can capture the complexity and beauty of symphonic works with unprecedented accuracy and detail.